Noise-Pen and Rationalisation Project

Pulsar Instruments plc, founded in 1969, has well over 40 years of experience in noise
measurement and monitoring in the workplace, providing compliant, common sense, practical solutions for Industrial and other Noise Measurement applications via its worldwide distribution network. Pulsar has always focused on producing sound level measurement instrumentation that is robust, easy to use, yet accurate; fully complying with the latest applicable world standard – which today is IEC 61672.
Despite the fact that all EU countries must comply with Directive 89/391/EEC [Physical
Agents (Noise)], many of them 'Gold Plate' these and mandate their own national
requirements. Thus, to meet the different detailed requirements of all the potential markets, the basic 2-parameter instrument becomes an 11 parameter unit. Testing and re-testing for each country is a reiterative process and thus expensive and takes several months. Pulsar's objective is to supply its markets with ‘SIMPLE-to-USE’ instruments and a meter with more than 10 functions is no longer simple for untrained users. Most users may only make a noise measurement a dozen times a year and they want to turn the unit on and measure – they do not want to have to decide which parameters they must use. The project is to develop and modularise the 'engines' from two complex, professional instruments - a noise dosimeter and a sound level meter and produce from these, two units that are simple to use, yet meet each and every local regulation. The development of the innovative ‘NoisePen’ will be the first wireless device of this size that has a proper measuring microphone. Creating the ability to code in specific metrics at the post-production stage for each markets requirement is hugely innovative and will significantly impact on the entire manufacturing and stocking processes. Achieving a successful outcome will further strengthen Pulsar’s international competitive position and enhance its export potential.